Generating killer cells for immunotherapy against cancer and pathogens

Natural killer cells (NK) and CD8+ cytotoxic T lymphocytes (CTL) protect us by killing cells infected with intracellular pathogens and cancers. This project aims to work out what drives the growth of types of NK and CTL that are optimised to protect against these diseases, using state-of-the-art technologies (proteomics, advanced flow cytometry), unique libraries of viruses (adenovirus and cytomegalovirus) and clinical samples (leukaemias) as systems of analysis.